Warm Dense Matter experiments LCLS free electron laser

Warm dense matter is an emerging field of study that has a small base within the UK. Many of the experiments proposed or carried out require access to large facilities such as large lasers. In order to maximise the chances of first class work coming from the UK it is necessary for researchers to access world leading facilities. To this end the PI has been active in forming a partnership with academics fro the US and EU to use new facilities such as the FLASH free electron facility in DESY Hamburg. This has led to leading publications in Nature Physics and Physical Review Letters. Now the applicant is a co-investigator on an experiment using the X-ray free electron laser in Stanford. This is a unique world facility that has a brightness 10 orders of magnitude greater than any other keV X-ray source. The potential for world leading research using such unique facilities is undoubted. As part of our contribution to the collaboration we will supply three personnel to the experiment which has 5 shifts in early December 2010. We will be on site for 2 weeks in order to allow careful preparation for the precious beamtime. We would like to ask for some financial support as it is a heavy burden for other available sources and yet the possible benefits to UK involvement with this machine are great.

Potential impact
The impact of work on free electron lasers is potentially great for warm dense matter physics. The X-ray beam is a unique source for rapid and uniform heating of warm dense matter samples- a key technical problem in the past has been uniformity of samples. The XFEL also provides a unique probe capability, being of sub-picosecond duration and high brightness. There are experiments that can be preformed with such machines that are simply impossible elsewhere. The ultra-short timescale of the heating means that equilibration effects are inherent in the experiments- melting of solids example can be followed. This allows fundamental studies on processes as well as structure in warm dense matter. The importance of this is that warm dense matter is a key subject area for planetary physics as well as inertial fusion, pulse laser ablations and XUV lithography applications.